Novel engineered fungal strains for platform chemical manufacture

In this project Ingenza, a World-leading Synthetic Biology company, and Lucite International, the global leader in Acrylics, will develop processes for the manufacture of monomer intermediates built around an Industrial Biotechnology platform. Ingenza will use it's state-of-the-art portfolio of Synthetic Biology tools to produce microbes capable of producing the chemicals by fermentation. Lucite will focus on the conversion of the intermediates to monomers and polymers for the manufacture of acrylate polymers. The project will further develop Ingenza's Synthetic Biology toolkit and allow Lucite to replace current petrochemical routes to monomers with new sustainable manufacturing processes.